Articulated Splined Couplings for Future Aero Gas-Turbine Engines

A new architecture of aero gas-turbine engines are in the process of being developed for Rolls-Royce. Spline couplings are a key component for the connection of a new gearbox within the engine. Therefore, an alternative design of spline coupling will be needed compared to traditional designs. This research project involves creating new design tools and approaches to which mechanisms will apply for the design of spline couplings for future aero gas-turbine engines to prevent premature failures. This involves developing a closer understanding to why spline couplings fail under certain failure mechanisms at different times of its predicted life cycle.